University of Durham and Pragmatic Printing Limited

To develop a detailed understanding of metal oxide semiconductors and their interfaces within transistors, and accelerate opportunities in security, branding, novelty products and identification protection.